Scalable Bayesian Meta-Learning

Humans are remarkable at learning new concepts from only a few examples and quickly adapt to unforeseen circumstances. However, most learning systems today require a prohibitive amount of data in order to learn to solve problems. They are also black-box and prevent humans from understanding their decisions. We believe the future generation of AI systems should be more interpretable and should learn a broad range of skills quickly from a small amount of data. We address the problem of learning to learn, or meta-learning, within a Bayesian framework and develop new general-purpose algorithms that can do this accurately and efficiently. It remains challenging to perform Bayesian inference for real-world applications due to the high-dimensional intractable integrals that need to be solved. Our new algorithm scales to real-world applications by building upon the solid foundation of variational inference and Gaussian processes. Our model adapts to the amount of data available and takes modelling uncertainty into account for data-efficient and interpretable learning. Our model has the potential of democratising AI, making it more accessible to diverse disciplines such as robotics, healthcare and climate sciences.